Random walks on dynamic graphs

Most real world networks are dynamic in nature, so in order to model them we aim to study random graphs whose connectivity properties change with time. In order to understand their structure we propose to analyse the behaviour of random walk on them. The quantities of interest are mixing, hitting and cover times.